Financial Support Self Audit

With the change in the ways Independent financial advisors operate and charge, there is a significant increase in the cost to potential clients, especially where there is a charge per unit time. We aim to provide access to all of the basic data to make meetings shorter, more efficient and enable better informed clients in the field of investment, prior to first meetings.